Do civic integration policies have an effect on integration? An empirical analysis of France and the UK

France and the United Kingdom have historically differed in their understanding of national identity and therefore of immigrant integration. If the former's approach has been defined as being assimilationist, the latter's one falls under the umbrella of countries that have adopted multiculturalism . Assimilation refers to extending a country's culture and values to minority groups, whereas multiculturalism encompasses procedures that promote accommodation along ethno-religious and cultural group lines (Heath & Demireva 2014; Goodman 2009). Despite these differences, in the last decade both countries have implemented civic integration policies, whereby the knowledge of civic skills becomes a requirement to naturalise or acquire permanent residence (Goodman & Wright 2015). Such skills, which include speaking the host country's language, knowledge of its institutions, values, history and rules, are tested through a variety of assessment tools.